Circular BioGraphene for Solid-State Lithium–Sulfur Batteries: Feasibility Study of Traceable, Recyclable UK Nanomaterials

This project will demonstrate the feasibility of producing circular BioGraphene nanomaterials for application in next generation solid state lithium sulfur batteries. The innovation centers on upcycling UK sourced biomass waste through a rapid, solvent free process, resulting in high quality graphene with minimal environmental impact. By developing recyclable and high performance battery cathodes and solid state separators containing BioGraphene, the study aims to validate new pathways for resource efficient and net zero battery manufacturing in the UK.

Unlike conventional electrode materials that depend on energy intensive methods and critical raw minerals, our approach utilizes low carbon, renewable feedstocks and We will apply advanced conversion techniques low temperature plasma activation, catalyst free thermal exfoliation, and shear assisted micro milling, to upcycle UK bio-waste into BioGraphene with controlled layer thickness, oxygen functionality, and conductivity. The project will fabricate and test lab scale battery prototypes while establishing digital traceability across all manufacturing steps to support quality, recyclability, and full lifecycle circularity.

Collaboration with a UK specialist facility will ensure rigorous benchmarking of material properties and electrochemical performance against standard industry components. The results will showcase practical opportunities for reducing the carbon footprint of battery production, supporting resilient domestic supply chains, and accelerating the adoption of circular materials innovation in UK energy storage and advanced manufacturing sectors.

By creating actionable evidence for future industrial scale up, this feasibility study will contribute to the UK's ambition to lead in resource efficient, sustainable battery technologies, enabling cleaner mobility, renewable energy integration, and a more circular economy.